Human Trafficking in Romania and the Family: what is the impact of women's trafficking experiences on their family members and family relationships?

Literature on human trafficking highlights that the experiences of reintegration upon returning to the family environment are multifaceted and diverse, with the post-trafficking environment being usually detrimental for the well-being of the survivors. In some cases, intimate, familial relationships can represent the main source of support for some survivors of trafficking. Research demonstrates that the impacts of trafficking in persons extend beyond the survivor to their family members, and there is a growing recognition that family members of trafficking survivors are secondary victims. Yet, this aspect remains to be investigated in human trafficking literature pertaining to Romania. I aim to fill this gap in the literature about human trafficking in Romania by exploring the complex interconnections between trafficking in persons and, arguably, the most important social institution in any society, the Family. The data generated from this study can illuminate how the experience of trafficking impacts the survivors' family members, familial ties, and subsequently, the meaningful reintegration of the survivors. Further, this research study explores and under researched topics within the field: the secondary victimization of survivors' families. I also seek to investigate motherhood in the post-trafficking context. This study can form a compelling picture that can lead to a better understanding of the help and support that survivors of trafficking and their families need to promote their reintegration and enhance their resilience. Moreover, the findings of this research can unveil the moral obligations of the State for the survivors and the non-offending family members.